Food and Microbiome and Health (Earlham Institute)

Technical abstract
The project aims to contribute tools and techniques that will help define GIT microbiome signatures associated with plant-based foods with metabolic intermediates key to host health and with resilience to food-borne pathogens. This project will enrich microbial taxa in low abundance or in hard to assemble genomes by using existing or developing novel enrichment protocols based on genetic signatures or taxonomic phenotypes; this will greatly enhance metabolic predictions about the microbiome and co-occurrence predictions based on metabolic potential. Networks that combine microbial cross-feeding co-occurrence patterns phage occurrence and bacterial metabolism data will be used to identify metabolic gatekeepers keystone species and linked cliques of bacteria that are either significantly impacted or resilient to plant-derived macro- and micronutrients. Extensive data on bacterial co-exclusion and microbial cross-feeding will identify taxa occupying functional niches excluding other microbes (both conspecific strains and other species) in the presence of specific plant-derived macro- and micronutrients. These data mining studies will also allow us to investigate the incidence of specific food-borne pathogens in infants and elderly individuals and in response to plant-based foods.